Grant Balances 2010 - University of Nottingham

Summary
The EPSRC 2010 UNspent balances funding allocated to University of Nottingham will be used to support pump-priming research activities in the engineering and physical sciences, particularly those that could result in quality outputs, impacts or attract future external funding. The EPSRC Research Development Fund is available to researchers through an internal review process that will provide small grants typically in the range £5,000 to £10,000 for discrete research activities that will further develop an innovative line of research enquiry and/or that will enhance the career and research potential of the applicants.

Potential impact
External beneficiaries similarly, cannot be identified exactly due to the currently unknown nature of individual awards. To ensure this impact is also realised the 12 month review will capture information on growth in knowledge transfer capabilities, particularly any developing collaborative projects and the career paths of early career researchers